Theoretical nuclear physics, looking an dynamics of nuclear collisions using many-body quantum mechanical theory to understand the interactions of nuc

This PhD project will involve the use of explicit time-dependent quantum mechanics calculations to describe processes of relevance for nuclear reactions. In particular, this PhD project will look at dissipation effects in the dynamics of nuclear systems and how they can be exploited in theoretical research on superheavy element formation.